Frontier: a generative AI healthcare "workforce"

Frontier is creating a generative AI healthcare "co-worker" to address crippling staff shortages within the NHS and global healthcare systems. These workforce pressures are causing spiralling waiting lists, dangerous delays in patients receiving treatment, and enormous spending on bank staff. Our technically advanced AI co-workers are the answer: delivering unmatched speed and quality of care, at a fraction of the cost.